Out of court, out of mind? Police use of out of court resolutions and their effects on victims of domestic abuse.

Out of court, out of mind? Police use of out of court resolutions and their effects on victims of domestic abuse.